SCORPIO: Strontium COld atom package foR commercial oPtIcal clOcks

Optical lattice clocks offer superior performance (>100x) over competing technologies and have broad applicability in scientific research, satellite-free navigators and timing signals for financial trading. However, existing all-optical clocks are complex and expensive and have not met the needs of the markets. In this project we will develop commercial cold atom packages as an underpinning technology of all-optical clocks.